Your health and where you live: developing governance processes for household linkages enabling large scale environment and health evaluations

Background
Preventing illness rather than treating it is a key government priority. Potentially avoidable health conditions and complications cost the NHS billions of pounds each year. Our environment, such as the quality of air we breathe, the temperature of our surroundings and how far we live from green spaces such as parks and the countryside all affect our health. In particular, differences in our housing and the buildings where we live can lead to health inequalities – with those living in poor quality housing having poorer health.
The challenge
Improving the environment that we live in has enormous potential to improve health and reduce spending on healthcare, but it requires investment in change. For this investment to be worthwhile we need to be able to tell which environmental changes actually improve health and wellbeing.
Analysing information held in medical records is enormously powerful for understanding what factors affect the health of our population over time. Currently evidence of environmental impacts on health are limited because health records are kept by doctors and hospitals, but other but other useful information – like changes in our built environments – are stored by councils or other organisations. These data are held separately to maintain privacy but this means we have only rough estimates of the environmental circumstances of individuals.
Safely linking environmental data to patient addresses would give us the ability to track changes over time, helping us build stronger evidence on how the environment affects health. By following people’s health and their surroundings over months or years we can be more confident that environments—like green spaces—are influencing health, rather than differences in people leading to them living in different places. This helps reduce the risk of us simply identifying that wealthier, healthier people are choosing to live in greener areas, rather than understanding how our environment can protect against ill health.
Our approach
We will establish a system that safely links regional health records and environmental data across England, to gather evidence on how urban environments may be changed to prevent ill health. Specifically, we will:
1) Engage with communities – particularly young people who are often not listened to, healthcare providers and governments to understand their viewpoints on linking health and environmental data. We will work together to produce easy to digest information on the challenges and benefits of linking environmental and health data and best practice guidance on the process for linking data.
2) Create a pipeline for linking the regional health data records with environmental data from satellites and mapping of green spaces.
3) Develop new sophisticated technology to ensure that our newly linked data cannot be used to identify individual people. This will allow safe, secure analyses to help us understand how our environment impacts our health.
Impacts
Our work will empower government and community groups to limit the addition of unhealthy facilities and plan new facilities that promote healthy behaviours. These data will be used to evaluate large regeneration programmes, monitoring the health of existing and incoming populations. This is particularly important for those living in poorer conditions, who often have less time to access supportive environments. The development of healthy places will reduce the burden of ill health for those who need it the most and benefit the NHS through reduced treatment burdens.